The University of Liverpool and Hattons Model Railways Limited

To develop a customer centric business model and culture for growth by adopting multi-channel online retailing and social networks' online tolls and introducing new products.